Hipsense

The Hipsense project aims to revolutionise hip replacement surgery by developing a novel medical device that utilises dynamic analysis to provide more accurate and personalised surgical outcomes for patients. With almost 2 million procedures performed globally projected to grow to 3 million by 2030 with a reported 8% dissatisfaction rate, the Hipsense project aims to reduce the rate of dissatisfaction. The cost of treating dissatisfied patients is £5000 so any reduction in dissatisfaction will result in significant savings.

The traditional surgical approach of positioning the acetabular cup based on the patient's position on the operating table can be challenging and often results in sub-optimal outcomes. To address this issue, the wearable Hipsense device will collect real-time data on a patient's movement and anatomy prior to surgery, allowing the surgeon to personalise the acetabular cup position based on the patient's pelvis position during gait.

The key objectives of this project are to develop a low-cost, easy-to-use device that does not require expensive CT imaging, and potentially improved surgical outcomes and reduced healthcare costs through improved cup positioning. With extensive experience in introducing new medical technologies into the NHS and globally, our team will work closely with clinicians and regulatory authorities to ensure successful adoption of Hipsense.

The potential impact of the Hipsense project is significant. With over 3 million hip replacement surgeries performed annually worldwide by 2030, the Hipsense device has the potential to improve patient outcomes, reduce revision rates, and ultimately lead to a reduction in healthcare costs.